Generalised geometry of generic supersymmetric string backgrounds

Generalised geometry is a new approach to describing generic supergravity backgrounds that unifies the bosonic degrees of freedom and symmetries. The project will apply this formalism to understanding the properties of generic supersymmetric geometries. It is already known that these are equivalent to generalised integrable G-structures. A key questions are to describe moduli spaces of solutions. This has important implications for gauge/gravity duality, specifically the description of marginal deformations, and phenomenology, specifically the description of massless modes. It should be possible to use the ideas of general deformation theory to finding the DGLA underlying the problem, which also may have interesting mathematical implications. The dual gauge theory also provides an algebraic description of same geometry, which should correspond to some particular generalisation of complex algebraic varieties, perhaps a sort of non-commutative geometry. Finally, the DGLA description should correspond to degrees of freedom of some topological theory, generalising the conventional topological type IIA or IIB string, to include RR or M-theoretic degrees of freedom.